Digital Formulation Design and Manufacture for a Sustainable Pipeline of the Next-Generation of Bioavailable Medicines

The pharmaceutical industry has several challenges that hinder the development and manufacture of new drug formulations of bioavailable medicines efficiently and sustainably. Indeed, poor bioavailability affects 70-90% of pipeline drugs and 40% of marketed medicines, contributing to estimated 17% of Phase-I clinical trial failures. One of the common strategies to address this problem is the use of Amorphous Solid Dispersions (ASDs), which improve drug solubility and bioavailability. However, ASD manufacturing processes, such as spray drying, are resource-intensive, may use toxic solvents, consume high energy, and could cause substantial loss of expensive active pharmaceutical ingredients (APIs) during scale-up. Furthermore, there is no assurance regarding the product's performance in human which may require adjustments and rework of formulations.

Thus, we are proposing end-to-end integration of advanced digital molecular models with dosage form manufacturing and product performance pharmacokinetic models. Utilising tools developed by consortium partners, we will digitize the solid dosage form formulation process with a focus on ASDs to optimise formulation stability, solubility, drug loading, solvent selection, secondary processing and final performance in clinical bioavailability studies. The integration of these models with Good Manufacturing Practice (cGMP) processes ensures efficient scalability from small- to large-scale production. This also includes efforts by consortium partners to innovate and champion new advanced green analytical methods as analytics continue to be a bottleneck in the development and quality assurance of new products. Ultimately, the consortium goal is to reduce toxic solvent usage by 50%, cut energy consumption by 30%, and improve API utilization, promoting more sustainable drug development.

This proposal aligns with Net Zero goals of the UK government, the pharmaceutical industry and the NHS. It also helps in the efforts to reach global sustainability goals, as the pharmaceutical sector currently contributes 4.4% of global emissions, equivalent to the output of 514 coal-fired power plants. By reducing waste, emissions, and energy consumption, this project will help minimize the environmental footprint of pharmaceutical manufacturing while accelerating drug development and improving production efficiency.

By developing an integrated platform that brings multiple novel solutions in an innovative way, the consortium will ensure efficient transition in pharmaceutical development from formulation screening to full-scale production, reducing the process time to few weeks. This positions the UK as a leader in sustainable pharmaceutical manufacturing, advancing medicine supply chain security, public health and prioritises environment protection and alignment with Net Zero goals.